Abertay University and Probat Limited KTP 24_25 R2

To develop and explore novel and innovative market applications for food and non-food products utilising established refiner conche processing technology.